An affordable cyber security solution for mental health apps/businesses offering risk identification & risk remediation in one place

To serve mental health businesses with easy access to cyber security as a service solution. This would include an SMB-focused solution that entails minimising the costs and maximising efficiency by addressing the main pain points: cyber security skill-sets and expensive products.

Tick in the box approach is often used to address compliance requirements; however, this shortcut bandaid approach doesn't stop the data breaches, data leaks & attacks. The only way to ensure a solution to cyber security concerns is through a proactive approach to cyber security and ensuring compliance coverage to limit the impact of cyber attacks and reduce the likelihood of data breaches.

Our solution maps with the main objectives of mental health apps, which is to provide an easy to access advice using digital solutions in a safe and secure manner.

This solution-focused approach includes a one-stop 'cyber security as a service' solution that offers continuous assessments followed by risk remediation planning and implementation. These exercises will be further mapped to data protection and technical security areas.